A Taiwan-UK networking collaboration for human memory-guided behaviors using brain imaging techniques and multivariate pattern analyses

In this Taiwan-UK collaborative research project, we will explore the spatiotemporal neural dynamics that serve functional operations in human working memory (WM) and long-term memory (LTM). We will combine novel behavioral and neuroimaging paradigms contrasting the neural representations of retrieval from LTM and from WM with state-of-the-art multivariate pattern analysis approaches and put a theoretical hypothesis of memory-guided attention to the test. In brief, we will examine whether the neural representation of a recently retrieved but currently unprioritized memorandum carries information about whether it was retrieved from LTM or WM. The findings based on this collaboration will advance our knowledge of human memory and its interactions with the external environment and internal thoughts. This project will provide the foundation for a larger-scale collaboration, with plans for securing follow-up funding and for encouraging and broadening further collaboration between Taiwan and the UK.